Monolithic generation & detection of squeezed light in silicon nitride photonics (Mono-Squeeze)

Applications of squeezed light span quantum technologies, including sensing, communications and computing. Integrated photonics provides scale-up, miniaturisation and increased robustness of optical devices, and various material platforms are being explored for photonic technologies that harness quantum phenomena, including squeezed light. This is due to the phase stability provided for phase sensitive quantum photonic components, such as homodyne detection. However, there is currently no approach to integrate squeezed light generation and quantum light detection into one chip. This project will engineer a scalable and manufacturable integrated photonics platform that generates, manipulates and measures squeezed quantum states of light in one monolithic chip architecture - silicon nitride nano-photonics. This will simplify assembly, miniaturise footprint, and enhance robustness of components for: quantum sensing, quantum communications and continuous variables quantum computing.